Opposing Pinochet: the causes and consequences of protest in Santiago de Chile in the 1980s

This research project focuses on opposition to Chile's military government during the 1980s,
with the aim of understanding the political radicalisation that was driven by the state's
brutal repression. It is particularly concerned with a series of violent protests between 1983
and 1986 that mainly involved students and shantytown youth. By studying life in Santiago
neighbourhoods during this period of unrest, the nexus between Christian communities,
mainstream Catholic activism, and radical left-wing political groups will be illuminated,
throwing light on how grassroots religion and radical politics interacted on a day-to-day
basis during the three years of violence.
The key socio-political networks and processes in Santiago neighbourhoods at the time will
be reconstructed from information gathered from the archives and interviews, using social
network analysis (SNA) to reveal the structures that drove the anti-Pinochet protest
movement. Detailed information on the participants, events and outcomes of each protest
from the Chilean human rights archives will be combined with insights, motivations and
narratives garnered from participant interviews to produce the first holistic depiction of the
forces that drove the protests at the grassroots.